Speckle Ultrasound Photoacoustic Imaging for Reducing Limited Aperture Effects

Brief description of the context of the research including potential impact

Photoacoustic imaging (PAI) involves the generation of ultrasound waves within tissue via short laser pulses. This approach combines the high contrast and specificity of optics with the high resolution of ultrasound. As such, PAI allows the imaging of very small structures with tens of microns spatial resolution. In particular, PAI is highly suitable for imaging blood vessels due to haemoglobin's strong optical absorption. This allows vasculature changes, due to diseases such as diabetes and cancer, to be seen. Furthermore, quantitative imaging can be performed, such as measuring blood oxygenation from oxy- and deoxyhaemoglobin concentrations.

However, PAI can suffer from limited aperture effects (LAEs), wherein generated waves do not encounter the sensor due to the shape and orientation of the structure being imaged. This leads to invisible structures and artefacts within the image. To address this, this project aims to utilise speckled ultrasonic heating. The generation of photoacoustic waves depends on the local temperature. Heating a small area will lead to a point-like source that emits a wave omni-directionally, therefore ensuring some of the wave encounters the sensor. By using a speckle pattern, multiple points can be heated at once and imaged. This method will thereby essentially convert a structure into a large number of point-like objects to be imaged.

If multiple images are obtained, each with a different speckle pattern and therefore a different distribution of point sources, then they can be combined to form a final image of an entire structure in full. This will eliminate invisible structures, allowing full areas of blood vessel networks to be imaged, enhancing the qualitative assessment. As associated artefacts will also be reduced, overall image quality will improve, which will aid in obtaining quantitative information.

Aims and Objectives

-The specific objectives are to:
- Investigate LAEs and how they arise.
- Investigate how speckle can be used to eliminate LAEs.
- Extend the speckle concept to ultrasonic heating to examine its implementation within PAI.
- Test speckle ultrasound patterns for their effectiveness in addressing LAEs.
- Refine and optimise the use of speckle ultrasound patterns in PAI.

Novelty of Research Methodology

The novelty arises from the use of an ultrasound speckle pattern to enable multiple points of heating within a target all at once. This will allow a new method for creating many small point-like sources of photoacoustic wave generation to eliminate limited aperture affects.

Alignment to EPSRC's strategies and research areas

This project aligns with EPSRC's Medical imaging research area. Within this research area, this project falls within the development of a novel imaging technology that has benefit over a current technology, as outlined in the 'Strategic focus' of the research area. Furthermore, the project aligns with the novel imaging technologies area of the 'Cross-cutting research capabilities' as part of the Healthcare Technologies strategy, linking in with the Healthcare Technologies Grand Challenges.

Any companies or collaborators involved
n/a

Potential impact
The critical mass of scientists and engineers that i4health will produce will ensure the UK's continued standing as a world-leader in medical imaging and healthcare technology research. In addition to continued academic excellence, they will further support a future culture of industry and entrepreneurship in healthcare technologies driven by highly trained engineers with deep understanding of the key factors involved in delivering effective translatable and marketable technology. They will achieve this through high quality engineering and imaging science, a broad view of other relevant technological areas, the ability to pinpoint clinical gaps and needs, consideration of clinical user requirements, and patient considerations. Our graduates will provide the drive, determination and enthusiasm to build future UK industry in this vital area via start-ups and spin-outs adding to the burgeoning community of healthcare-related SMEs in London and the rest of the UK. The training in entrepreneurship, coupled with the vibrant environment we are developing for this topic via unique linkage of Engineering and Medicine at UCL, is specifically designed to foster such outcomes. These same innovative leaders will bolster the UK's presence in medical multinationals - pharmaceutical companies, scanner manufacturers, etc. - and ensure the UK's competitiveness as a location for future R&D and medical engineering. They will also provide an invaluable source of expertise for the future NHS and other healthcare-delivery services enabling rapid translation and uptake of the latest imaging and healthcare technologies at the clinical front line. The ultimate impact will be on people and patients, both in the UK and internationally, who will benefit from the increased knowledge of health and disease, as well as better treatment and healthcare management provided by the future technologies our trainees will produce.

In addition to impact in healthcare research, development, and capability, the CDT will have major impact on the students we will attract and train. We will provide our talented cohorts of students with the skills required to lead academic research in this area, to lead industrial development and to make a significant impact as advocates of the science and engineering of their discipline. The i4health CDT's combination of the highest academic standards of research with excellent in-depth training in core skills will mean that our cohorts of students will be in great demand placing them in a powerful position to sculpt their own careers, have major impact within our discipline, while influencing the international mindset and direction. Strong evidence demonstrates this in our existing cohorts of students through high levels of conference podium talks in the most prestigious venues in our field, conference prizes, high impact publications in both engineering, clinical, and general science journals, as well as post-PhD fellowships and career progression. The content and training innovations we propose in i4health will ensure this continues and expands over the next decade.